University of Westminster and Perspectum Diagnostics Limited

To develop new algorithms to create the vital bioinformatic and statistical platform for a novel MRI-based method to determine fat, iron, inflammation/fibrosis in the liver.